Point-free methods in tensor-triangular geometry

In mathematics, the classification of objects is a fundamental task, and is particularly challenging when dealing with infinite collections of objects. The ideal scenario is to classify objects up to isomorphism, but this is frequently unattainable. Hence, weaker notions of equivalence are used, leading to the development of abstract theories that provide less stringent, yet still meaningful, classifications.
The project focuses on classification problems in tensor-triangulated (tt-)categories; categories which have a triangulated structure along with a compatible monoidal structure. These categories play a crucial role in many areas of mathematics, including commutative algebra, equivariant stable homotopy theory, and modular representation theory. As such, any tool that is developed in the setting of tt-categories has broad applications across these disciplines.
A major challenge in a general tt-category is that isomorphism is too strict a notion to achieve a classification. To overcome this challenge, we use a weaker notion of equivalence which asks when two objects can be constructed from one another using the triangulated and tensor structures in tandem. These collections are called the localizing ideals of the category. While recent research into the theory of stratification for tt-categories by multiple authors has provided checkable conditions for understanding localizing ideas, there methods are reaching their limits. The shortfall of the current toolbox is that it relies on a pointset topological condition which is known to fail in many examples. It has moreover been proven that any naive extension of the existing tools will still fall short of what is needed to address examples of interest. Therefore, there is an urgency in creating a new suite of tools to tackle these classification problems in tt-geometry.
This project proposes a breakthrough approach by shifting form traditional point-set topology to point-free topology. By leveraging recent advances in this area, we aim to develop a new theoretical framework that enables the classification to be undertaken in previously inaccessible examples. This will unlock the way to investigating a huge swathe of new examples, such as the category of spectra admitting an action of a compact Hausdorff group, and extending the number of commutative rings whose derived category we can fully understand through the tt-geometric lens.
By overcoming existing limitations, this research will provide a robust suite of tools for the mathematical community, unlocking new possibilities for classification problems in tt-geometry and beyond. Beyond its direct impact in tt-geometry, this project has the potential to inform further applications in other areas where complex classification problems arise. This project will moreover allow me to establish myself as a leader in the field of tt-geometry.